Modelling code-switching and language variation

My research is motivated by the desire to understand and identify language variation, assess how current approaches handle variation in speech and text, and investigate new, dynamic and adaptive approaches to sensitively handle language variation in the real world. It seeks to give insight into the disconnect between commercial developments in speech and language technology, and real-world language use, by focusing on a type of language variation that current large speech and language models struggle to support - code-switching (CS).